Novel Combustor Designs for Optimal Operability and Low Emissions

The flow field within a modern, gas turbine, combustion system is highly complex and incorporates a range of mixing features and residence times associated with the combustor geometry and the flow that enters through its various features (e.g. Fuel swirler nozzle, cooling holes, etc.). This combination of mixing, stoichiometry and residence times are what is responsible for the resulting performance, in terms of factors such as pollutant emissions and operability, of a given combustion system. In recent years experimental and numerical work has been undertaken to develop methods that characterise the combustor flow field in terms of these parameters. These include, for example, methods to capture the wide range of local time resolved mixing that occurs in various regions within a combustor using numerical methods, and the development of Reactor Networks that model the chemical processes present.

In this project numerical work to use and advance these methods will be undertaken to assess how changes in combustor geometry can control the flow field and generate the required time resolved mixing characteristics and residence time distributions to give desired performance characteristics. Note that whilst this may involve existing geometries, alternative configurations (e.g. made possible by modern technique such as Additive layer Manufacture) will be explored. This will also include consideration of the trade-offs that occur between different performance requirements (e.g. emission of particulate matter and weak extinction) and what is theoretically achievable. It is anticipated that data from experimental facilities within NCCAT will be used to validate the numerical methods used and in turn the numerical analysis will be used to understand how experimental facilities relate to real engine configurations.

Potential impact
1. Impact on the UK Aero-Propulsion and Power Generation Industry
The UK Propulsion and Power sector is undergoing disruptive change. Electrification is allowing a new generation of Urban Air Vehicles to be developed, with over 70 active programmes planning a first flight by 2024. In the middle of the aircraft market, companies like Airbus and Rolls-Royce, are developing boundary layer ingestion propulsion systems. At high speed, Reaction Engines Ltd are developing complex new air breathing engines. In the aero gas turbine sector Rolls-Royce is developing UltraFan, its first new architecture since the 1970s. In the turbocharger markets UK companies such as Cummins and Napier are developing advanced turbochargers for use in compounded engines with electrical drive trains. In the power generation sector, Mitsubishi Heavy Industries and Siemens are developing new gas turbines which have the capability for rapid start up to enable increased supply from renewables. In the domestic turbomachinery market, Dyson are developing a whole new range of miniature high speed compressors. All of these challenges require a new generation of engineers to be trained. These engineers will need a combination of the traditional Aero-thermal skills, and new Data Science and Systems Integration skills. The Centre has been specifically designed to meet this challenge.

Over the next 20 years, Rolls-Royce estimates that the global market opportunities in the gas turbine-related aftercare services will be worth over US$700 billion. Gas turbines will have 'Digital Twins' which are continually updated using engine health data. To ensure that the UK leads this field it is important that a new generation of engineer is trained in both the underpinning Aero-thermal knowledge and in new Data Science techniques. The Centre will provide this training by linking the University and Industry Partners with the Alan Turing Institute, and with industrial data labs such as R2 Data Labs at Rolls-Royce and the 'MindSphere' centres at Siemens.

2. Impact on UK Propulsion and Power Research Landscape
The three partner institutions (Cambridge, Oxford and Loughborough) are closely linked to the broader UK Propulsion and Power community. This is through collaborations with universities such as Imperial, Cranfield, Southampton, Bath, Surrey and Sussex. This will allow the research knowledge developed in the Centre to benefit the whole of the UK Propulsion and Power research community.

The Centre will also have impact on the Data Science research community through links with the CDT in Data Centric Engineering (DCE) at Imperial College and with the Alan Turning Institute. This will allow cross-fertilization of ideas related to data science and the use of advanced data analytics in the Propulsion and Power sectors.

3. Impact of training a new generation of engineering students
The cohort-based training programme of the current CDT in Gas Turbine Aerodynamics has proved highly successful. The Centre's independent Advisory Group has noted that the multi-institution, multi-disciplinary nature of the Centre is unique within the global gas turbine training community, and the feedback from cohorts of current students has been extremely positive (92% satisfaction rating in the 2015 PRES survey). The new CDT in Future Propulsion and Power will combine the core underlying Aero-thermal knowledge of the previous CDT with the Data Science and Systems Integration skills required to meet the challenges of the next generation. This will provide the UK with a unique cohort of at least 90 students trained both to understand the real aero-thermal problems and to have the Data Science and Systems Integration skills necessary to solve the challenges of the future.